The University of Essex and G's Growers Limited

To apply new techniques in data science to the challenge of predicting and managing variance in our key iceberg lettuce crop, by developing an intelligent simulator system.